Sustainable Pipelines: Applying Machine Learning and Advanced Data Analytics for Pipeline Integrity Management

The Mobile Automated Spiral Intelligent Pipeline System (MASiP), developed by SPS, is a pioneering pipeline system designed for net-zero onshore networks. Engineered for sustainability, it operates with high-pressure hydrogen and other fluids while boasting a low carbon footprint.

Its composite structure, including embedded optical fibre, enables real-time monitoring for continuous health assessment. MASiP offers a 50% faster construction process and a 70% carbon footprint reduction. Its digital surveillance system provides unparalleled sensitivity and a user-friendly dashboard for operators.

In collaboration with A4I partner ASTUTE, SPS aims to enhance MASiP further, by leveraging ASTUTE's expertise in data analysis and machine learning, this partnership seeks proactive threat detection, minimized downtime, and improved reliability for pipeline networks.

MASiP Pipe represents a paradigm shift in pipeline technology, offering a comprehensive solution to the challenges of construction, monitoring, and maintenance. Its integration of advanced monitoring technologies and data analysis techniques sets a new standard for pipeline integrity management, positioning MASiP as a leader in the hydrogen pipeline industry and beyond.